Solar-C Breadboard Costs

Solar-C (EUVST) is a mission of international collaboration to study the Sun led by ISAS/JAXA. In April 2020, ISAS/JAXA selected the Solar-C (EUVST) mission as its 4th competitively- chosen Medium-class mission and the NASA Phase A study has just concluded. EUVST will build on the successful collaboration with JAXA on Solar-A (Yohkoh) and Solar-B (Hinode) in which the UK has had leading roles, and the UK has played a major role in the Solar C mission development so far, particularly in the design of the short wavelength camera system, which builds on the heritage of Hinode EIS.

Solar C (EUVST) will be unique in making the most comprehensive spectroscopic observations of the solar atmosphere to date with an unprecedented combination of temperature coverage (5 kK - 20 MK), spatial resolution (0.4'' or 300 km), and cadence (as high as 0.2~s) - an order of magnitude improvement over most of its predecessors. EUVST will observe, for the first time, the atmosphere as a single, coupled system from photosphere to chromosphere to corona to flares, resolving small scale structures and obtaining spectroscopic information on the dynamics of elementary processes.

In order to consolidate the conceptual design of the SW camera and reduce risk for subsequent development phases, the proposed study will undertake a number of further design and bread-boarding tasks to inform the design of the engineering model. These include: a thermal design concept and thermal model; an initial CAD design and demonstration of the performance of the Front End Electronics (FEE), including FPGA design analysis.